Proposal for Support of the Keynote Speakers for the 10th IEEE International Conference on Computer and Information Technology (CIT-2010)

Computer and Information Technology (CIT) has undergone a series of evolutionary innovation over the past decades and improved the quality of human life significantly. CIT in the 21st century faces an ever-increasing number of rapid challenges and revolutionary developments. It is therefore important to ensure that the UK strength in CIT is maintained and enhanced. The 10th IEEE International Conference on Computer and Information Technology (CIT-2010) is one of the most prestigious international events which spans the entire range of computer science and information technologies and provides a key international forum to inspire advances in information and communications technology. The University of Bradford is privileged to host this reputable international event (CIT-2010) during 29 June - 1 July, 2010. The conference is being organised for the first time in the UK. This proposal aims to seek EPSRC sponsorship and funding to support four world renowned scientists to deliver keynote addresses at the conference in order to boost the quality of attendance and establish the importance of the key research themes in the area of CIT. The invited keynote speeches will be delivered by the world's leading scientists from academia and industry, covering the important research topics: Communication Networks, Bioinformatics, Networks and Economics, and Information Security. Hosting such a prestigious international event in the UK coupled with these distinguished keynote addresses will help to keep up with the latest research results and developments of information and communications technology, identify the frontier of the future research, raise the UK research profile in general, facilitate the opportunities of technology transfer and research collaboration, and ensure the vitality of research on information and communications technology in the country.

Potential impact
Running such a prestigious international event in the UK coupled with the presentations given by the distinguished keynote speakers and high-profile delegates from numerous areas and countries all over the world will help the continuity of excellence in research and development of information and communication technologies in the UK, ensure the vitality of the field in the country and raise the research profile of the University of Bradford at both national and international level. The keynote speeches and discussions, together with the technical programs of other regular research presentations, will provide opportunities for initiating collaborative research projects and technology transfer. The event is being organised for the first time in the UK and has attracted 150 scientists, researchers, engineers and students in the UK to submit, in total, 70 research papers. The invited keynote speeches will benefit all these conference attendees from the UK greatly and help them to be aware of the new research outcomes, remain at the forefront of new developments, promote high-quality research and further advance knowledge and technology in information and communication technologies. The logo of EPSRC will be displayed on the conference webpage as the sponsor and be included in the conference proceedings published by IEEE Computer Society with the aim of acknowledging the EPSRC sponsorship and support.